Studying ice seals by remote sensing

The project will explore a variety of remote sensing technology to inform us of the distribution, population and habitat preference of ice seals in the Antarctic Peninsula region. Several international projects have highlighted the ability of aerial and satellite imagery to identify seals that live and breed on sea ice - region that is particularly difficult to survey. The student will use a variety of remote sensing on modelling techniques to ascertain ice seal populations. They will work on thermal and photographic data from the newly acquired Prion long range UAV to test the accuracy of VHR satellite counts.